Cellular Genomics (CELLGEN): Consequences of somatic genome variation on traits

Technical abstract
As a work package of the grant Cellular Genomics (CELLGEN) we will characterise somatic variation across the lifespan of organisms and determine how this influences traits